MagiWater Handheld Spray System

Chemical
cleaners such as bleaches, detergents, sanitisers and other bactericidal chlorine
based products are expensive, toxic to both humans and the aquatic environment and have a
significant carbon footprint associated with their production and transport. It has been known
for some time that water and common salt can be turned into a broad spectrum anti-microbial
solution through a simple process of electrolysis. This electrolysed water effectively kills all
microorganisms - viruses, fungi, bacteria, moulds, yeasts, spores, algae, biofilms and protozoa
with as little as 3 seconds’ exposure time. Because of its mechanisms of action (oxidation,
disruption of the cell membrane and degradation of peptide bonds), a very broad range of
micro-organisms are completely destroyed and no resistance can be developed.
In spite of its potential, the use of electrolysed water is not widespread. In the past it has been
limited by several technology issues. Traditional electrolysis cells require a semi-permeable
membrane separating the electrodes. This has several drawbacks – the electrodes have to be
cleaned regularly (every 6-8 hours), the membrane has to be changed on a weekly basis and
the electrolysed water produced is either strongly acidic or alkaline and needs to be
neutralised before it can be used.
OzoPure has developed applications of a new electrolysis technology that can create stable,
pH neutral, non-toxic, non-irritating, electrolysed water with a high concentration of
hypochlorous acid in a single flow cell which requires no electrode cleaning or membrane.
This makes its production cheap, simple and continuous. Once applied, MagiWater turns into
simple water and a tiny bit of salt with no other residue.
The MagiWater project will test the proof of concept electrolysed water production and a
hand-held delivery system that can be used in a range of applications, including food
production, vets, hospitals & processing facilities and even in a household environment